De Montfort University and SDI Displays Limited KTP 25_26 R1

To embed AR/VR mixed-reality technology into the design and commission stage for increased commercial growth and sector leading technology.